Mechanical connection and coupling technology

Rotite Ltd has developed a new mechanical connection and coupling technology. It is based upon a low-profile, helicoidal dovetail. This means that the two surfaces dovetail together and can be rotated against one another until the required tightness is achieved. The connection is high strength and allows transfer of very high axial loads with a minimal axial translation. As
this is a platform technology, Rotite requires TSB grant funding to assess the market potential of the initial target markets and end use applications.